Catalytic people heater

Did you know the use of one propane patio heater operating for five ours emits the same NOx emissions produced per year by an average sized home. Governments across the globe have laid out a road map to being carbon neutral by 2050: by 2035 the UK government is creating legislation to reduce green house emissions by 75%.

X-Heat is pioneering the use of catalytic technology developing the first of its kind catalytic patio heater addressing all of the short comings of conventional out door heating systems. Catalytic heating can achieve a 99% fuel to heat ratio, far superior to any other burner technology, and eliminating 95% of carbon emissions, With a switch to hydrogen as a fuel source this would achieve 100% reduction in all emissions.

Our mission is the accelerate the transition to a cleaner future starting with the appliance replacing combustion technology with catalytic technology.

X-Heat is developing affordable low-cost low carbon heating using catalytic technology on a range of non-polluting fuels.

Our values as a company are a commitment to achieving a sustainable future on a global scale a commitment to innovation and excellence is a future which we want to help build and be a part of.